Technical feasibility study to scale thermal heat generator

Heat is a basic need of society, accounting for approximately half of all energy consumed. Heat is traditionally generated through the combustion of fossil fuels. Zero carbon solutions to heat have limited adoption, in part due to issues in successfully addressing all elements of the energy ‘trilemma’ of reducing emissions, improving security of supply and reducing cost.

This project has the key objectives to explore and evaluate alternative designs suitable for scaling a novel heat generator to a size suitable for light industrial consumers of thermal energy. A whole-system approach will be adopted, exploiting the multidisciplinary project team.

The patented UK technology employed harvests renewable kinetic energy sources, such as wind, river or tidal flows, to generate heat without dependence on electricity or other forms of energy.

The successful outcome of this project will directly influence the goals for the development and launch of commercial production models.